DEDICATA - DEtection of Doctored Imagery Cyber ATtack on face Authentication

iProov is a pioneer in the field of identity verification, delivering an outstandingly simple and
easy user authentication experience, by means of face verification on mobile devices and
laptops. It protects against the chief threat to face verification - hacker spoofing attacks -
by unique, proprietary methods. The iProov service is provided as a cloud-based identity
verification service to security-conscious service providers, such as financial institutions,
healthcare providers, ecommerce and web services requiring precise identification of users, as
well as to secure employee access in enterprises large and small. Password–related login
mechanisms have long been problematic in these contexts, and a biometric login service has
distinct advantages, provided it can provide good enough discrimination. iProov’s patented
protection against forgeries and replays is the most advanced in the industry, but a new class
of potential attacks has recently been identified. If a hacker were to use the latest genetic
algorithms to search for vulnerabilities in this protection, a prolonged scalable attack might
eventually succeed. So the objective of this project is to develop the counter-measures against
this – to innovate a new kind of immune system against the next generation of attack on
image-based biometrics.